Social Ties, Relationships, Interactions, Knowledge Exchange (STRIKE)

We know that social contacts make a big difference to our lives. Whom we interact with and relate to influences behaviours, happiness, economic participation and life expectancy, as well as structuring family dynamics, community cohesion and the wider society. But social science has little representative data about who interacts with whom in the UK or the implications of those interactions.?
This was particularly highlighted during the recent Covid-19 pandemic in which co-location contact data was essential to estimate epidemic spread, leading to the launch of a contact survey (CoMIX). The pandemic has also brought the biggest disruption to social contacts and interactions and the long-term consequences of this disruption are hard to envisage or estimate. In the aftermath of the pandemic, social interactions have undergone longer term change (e.g., increased home working and online interactions) and it is unclear what the implications are for individuals, communities, and society.?
To better understand the social fabric woven from contacts, interactions and relationships, what is needed is representative data across the UK population to understand who connects to whom and the roles social interactions play for people. Such data is important to understand big, ongoing, societal challenges such as the wellbeing agenda, sustainable consumption, entrenched health and social inequalities and migration and a very wide range of application areas and across policy and intervention fields.?
Social connection, interaction and network data are, however, challenging to collect. People might be reluctant to share contact information, leading to social desirability and non-response bias, and the cognitive burden of recording all social interactions might lead to participant boredom or withdrawal. Recent technologies, like apps and sensors when used to collect social interaction data, can be seen as intrusive and overbearing.
STRIKE will identify and scope the data infrastructure needed to build a national picture of social interactions in the UK, building on recent developments in the online collection of time-use data, applying methodological innovation to collect information on online and face-to-face social contacts and the places and events where interactions occur.?
High quality representative data on social interactions will help us understand social connections and connectivity across a range of socio-economic factors, how people understand and experience social connections and what purpose, value or meaning they attach to social interactions of many different kinds (e.g. online vs face-to-face). This understanding will help with answering questions about wellbeing and loneliness, social capital and social exclusion, and changes to patterns of social connectivity and isolation. The resulting data will ensure policy interventions are designed to leverage our new understanding of social connections to improve life for individuals, communities and society as a whole. For example, in the next epidemic, to include appropriate strategies to mitigate not just virus spread but also mental health and social harms.